Lightweight Innovative Flexible Technology (LIFT)

LIFT (Lightweight Innovative Flexible Technology) is an exciting one year feasibility project that will investigate a

completely new and highly disruptive lightweight automotive suspension system concept. The project partners

will make use of the latest materials and structures to combine the necessary elasticity and damping properties

with durability and wheel control within a significantly simplified system. Eliminating discrete suspension

components and developing an integrated system will provide superior performance and deliver considerable

weight and cost savings.

The project partners, Simpact, Ariel and University of Warwick, will adopt an advanced CAE modelling

approach, coupled with correlation against real-world road and track data for a baseline vehicle, providing the

ability to deliver rapid, validated design iterations. On completion of the project the virtual prototype

demonstrating the feasibility will be progressed into a physical prototype for road testing.